Development of advanced diagnostic techniques for water electrolysers

The best way to generate zero-carbon hydrogen is by electrolysis of water using renewable energy sources (wind, solar, etc.). Polymer electrolyte electrolysers are arguably the most promising technology for this process. However, advances are required to improve performance and longevity. One of the best ways to do this is to use advanced diagnostics techniques to understand the internal workings of these devices. This project will develop techniques to understand performance at high current densities which are increasing being used with renewables under dynamic operation.